PowerHouse

Off Grid Hybrid Power System (PowerHouse):PowerHouse is a new advanced and robust off-grid engineered concept and solution.PowerHouse is a containerized Solar Power/Hybrid solution to deliver 10-50 KWh of AC power in single and poly phase. PowerHouse may integrate Solar Panels, Diesel Generator, Wind Turbines, Fuel Cells, Batteries, all in hybrid configuration.